Retrofittable System for Vehicle Energy Recovery

Artemis Intelligent Power, Alexander Dennis Limited and Lothian Buses will jointly develop and demonstrate a new system based on Artemis’s Digital Displacement® hydraulic technology that will significantly improve the efficiency and reduce the emissions of vehicles such as buses that operate in urban environments. The system will allow more optimal sizing and intelligent control of engine accessories including the cooling fan. It is expected to also recover and store braking energy.